Enhancing biodiversity in productive agricultural landscapes

Technical abstract
The high level objective is to provide the evidence base for the better management of complex grassland agricultural systems to deliver benefits to biodiversity over large scales. The major outcome is to provide evidence-based guidance for restoring biodiversity on species-poor grasslands that takes into account management and nutrient status of the land. This is required because attempts to recover plant species richness on large areas of intensive grassland have largely foundered. It increasingly appears that the conventional route of controlling fertiliser and grazing is not enough to overcome inhibiting soil conditions. The objective of the project is to identify soil-based constraints to the successful establishment of desirable plant species in nutrient-rich swards.